A software solution for trustworthy AI

Companies increasingly implement automatic decision-making systems using predictions made by machine learning models. Decisions from automatic systems can seem impartial, but they reflect problems in the data used to train the machine learning models and the choices made by engineers designing the models. Flawed decisions may harm already vulnerable consumers and, in turn, have a negative business impact on the companies that left their decisions unchecked.

The lack of transparency in automatic decisions has a negative impact on the level of trust in our society. The black box approach, delivering decisions without explaining the driving factors, erodes trust in the system and its predictions. Etiq recognizes that companies in sectors dealing with customer data, especially the financial sector, struggle with these risks. As such we're developing an ML/AI risk management platform providing error detection, root cause analysis and repair recommendations across pre-production and production stages. Our platform will boost that trust further by providing a list of driving factors with each model prediction as well as a confidence interval. It will allow organisations to quickly and easily run tests on machine learning models and data pipelines, then identify data and AI errors, unintended biases, areas of improvement. This way companies will be able to monitor model performance as well as diagnose the issue to help root problems early, repair issues and thus develop trusted machine learning models and data pipelines.